StreetSnap

In 2023, 145,214 UK hate crimes were recorded. Councils
and their partners each have separate systems of reporting
hate visuals, joined in an ad hoc way via Community Safety
Partnership teams. As has been identified through focus
groups with practitioners, this process needs to be
formalised, systematic and mandatory. The development of a
monitoring instrument to streamline the reporting,
monitoring and removal of graffiti is essential for
practitioners and in turn the community.
Ridding the UK of hate crime remains a priority across
frontline practitioners. Local council community cohesion
programmes are responsible for monitoring hate groups and
behaviours across local authorities. The academic has been
working with Community Cohesion Leads (users &
beneficiaries) across South Wales since 2018, to streamline
the monitoring and reporting process across local boroughs.
This has involved providing training for elected members,
line managers and front-line staff on when, why, and how to
report, monitor, collate and remove hate-fuelled graffiti and
stickers across South Wales. To date collating this
information has meant relying on staff (whose primary job is
not to report such content) to email community cohesion
coordinators with images when/where applicable. In 2023,
with the support of Welsh Government SMART Partnership
funding, the project lead co-designed an app 'StreetSnap' with practitioners resulting
in a successful product now being utilised throughout the
borough of Bridgend. A number of councils (beneficiaries)
now want to utilise the app.
StreetSnap is an innovative technological solution allowing
councils and their partners to better record, utilise and
remove hateful graffiti and visual representations of hate
throughout their boroughs. The app allows users to track
potential areas of higher hate crime effectively and efficiently
within their communities. StreetSnap enables councils to
communicate across departments and partners as well as
better allocate resources and funds into areas where issues
are identified, ensuring public safety and support community
cohesion.
The StreetSnap app is a ‘problem first’ innovation created as
a technological solution to a specific real word problem and
has direct application and impact. Media interest through
success in Bridgend has shown there are clear beneficiaries
for this project and that potential customers are aware of this.